Blood outgrowth endothelial cells as an accessible and relevant model of microvascular ageing: enhancing in vitro to in vivo correlation for identifyi

Blood outgrowth endothelial cells as an accessible and relevant model of microvascular ageing: enhancing in vitro to in vivo correlation for identifying skin rejuvenation pathways and bioactives